PRESTEGE

The PRESTEGE project brings together a UK-Finland consortia whom have identified an opportunity to develop harvest thermal energy within a novel wireless sensor network for district heating applications. PRESTEGE is a business-led and focused on delivering various important technologies to enable the exploitation into other sectors beyond the targeted application. For the Finnish SME Fimator this will enable them to build core technology for a new line of innovative products allowing them to expand rapidly and capture a bigger share of the growing market against competition from outside Europe.